Askd.io: Digital Parliament Media Platform

Askd.io is a new Digital Parliament developed in collaboration with the UK Parliament to bring together all official media related to the current Coronavirus crisis.

Video is an important medium in times where it is difficult to know which source to trust. Unlike a tweet or news-article, video lets you hear directly from the decision makers. There is never a more critical time to develop communication functionality to speed messages into the world.

Askd.io will also use advanced Machine Learning tools from Speech Recognition to Natural Language Processing letting you find the specific information you are looking for fast.

Developed in collaboration with the UK Parliament Askd.io is not another social network or media platform, it is a single source of reliable, factual media connecting the organisations that matter, from government departments to councils to influential organisations to each-other and to the wider public. The Covid-19 pandemic has shown the urgent requirement for a platform such as this.

Askd.io will not be funded by advertisers, so there will be no ulterior motives at play - it's sole purpose will be to improve communication, highlight problems, surface solutions, and ensure that however we work and wherever we work from, the UK will have the best information infrastructure of any country globally.

Askd.io was developed in collaboration with the UK Parliament and is currently being updated to focus solely on being a part of the solution to this crisis and, with the support of UK Innovate funding will be going live in the coming weeks.

--ADDITIONAL INFORMATION HERE--

The Askd.io platform will change how efficiently and effectively elected officials can communicate with the public. Video statement, conferences and Parliamentary sessions will instantly become searchable and interactive, and, if you want to share a statistic, fact, soundbite or quote on social media all you need to do is highlight that moment of text and download the clip with titles and subtitles automatically added.